Totalrock Mobile

Funding will allow Totalrock to develop a technically secure proposal to deliver our existing online radio broadcasts from popular mobile digital platforms and introduce a range of location based services of interest to our listeners.